University of Derby and Financial Performance Solutions Limited

To develop the Business Intelligence Software and become a UK market leader for Real Time Web based reporting, initially in the automotive industry, then other sectors.